Three-dimensional medical evidence for criminal justice in the UK

This project is aimed to revolutionise how medical evidence is produced in court. It will give the police, counsel, the court and the jury unparalleled insight into the nature of and causation of inflicted wounds and ultimately lead to better justice for victims of violent crimes. As a medical doctor, female entrepreneur, specialist in the criminal justice field and motivated personal trainer, I strive to improve the lives of the victims I treat and give them a better outcome in court.

Our project is going to change the way medical evidence is presented in court and change the outcome for the better for victims of violent crimes. It is timely, accurate and scalable and will disrupt the medical evidence marketplace. It is a perfect merger of digital technology, law, medicine and public safety.